University of Portsmouth and THA Aquatic Limited

To design a new modelling tool of practical use to designers of coastal and river hydropower schemes interested in minimising the impacts on fish by combining knowledge and expertise on fish behaviour, hydrodynamic modelling, and the relevant regulatory framework.